VoucherApplication1

Synium strive to make IT the best it can be – and thus, to make those we work with the best they can be.

We strive to help our clients understand what IT can do for them – and aim to be the long term technology partner for all.

Technology is brilliant. It’s fun, it’s exciting. It can make a real difference to how an organisation works.

It makes a real difference to how learners learn; makes a difference to how effective, and how efficient people can be.

We cannot argue that the biggest asset of any organisation is its staff – people are the key, they always have been, and always should be – but technology, properly planned, and properly implemented and managed can make those people an even stronger asset for any organisation.